Investigating kinship care in dementia: an ethnography of families in Andalucia

This research will critically investigate dementia care within families in Andalucia, Spain. Dementia has spiralled into a world health crisis, with a demographically ageing global population, the World Health Organization is urging governments to prioritise dementia healthcare strategies (WHO 2012). Thus cross-cultural investigation into how people care for those affected by dementia is crucial and timely in contributing to an international body of knowledge that can influence effective and culturally-informed dementia health and social care policy.
Around the world people caring for their family with dementia at home remains the norm, yet increasingly 'western' countries are placing those with dementia in long-term care institutions. Intercountry variation of institutionalisation factors has been evidenced, yet there remains an 'urgent need' to investigate these differing cultural factors (Verbeek et al 2015). Spain has the eleventh highest rate of dementia, yet the institutionalisation rate remains low, with most people with dementia in Spain living with their families (Rivera et al 2008). Spain thus provides an intriguing context to investigate dementia care, as despite its 'western' status, rooted within advanced processes of economy, politics, media and echnology, people are adapting care-giving into long-established patterns of family life. Andalucia, a region embedded with strong kinship networks, forms a useful case study to explore how family structure, public health and dementia care interplay, contributing to global debates on dementia care. This research thus will use the local cultural context of Andalucia to answer the following wider questions regarding kinship and dementia care:
- What strategies of dementia care are emerging through kinship relations, and why?
- How are families experiencing caring for relatives with dementia, and in what ways is dementia care re-shaping modern kinship and care-giving culture?
Anthropologists have critiqued a tendency of existing dementia research to investigate through a biomedical viewpoint that overshadows experience. Critical anthropological theories consider the physical body as a site of power on which social meanings are negotiated. Kontos (2005) thus critiques research into dementia care as being based on a model of dementia that denies the 'agential role' of the body in creating 'embodied selfhood', and thus advocates ethnographic investigation of bodily experience in dementia. Thus, I aim to expand on such works by investigating the embodied everyday experience of dementia care-giving within Andalucian families.
This research will thus use ethnography to investigate the experiences of dementia care in Andalucian families, exploring the cultural values that underpin its everyday practice. Exploring dementia care in the private sphere of the family home provides an interesting site of investigation into how public biomedical discourses around dementia are negotiated in private family contexts. I will stay with the families, conducting extensive participant-observation over twelve-months, to get to know the families, their stories, and everyday care-giving experiences on a deep level to uncover the everyday practice of caring for a relative with dementia in the family home.
Thus, through ethnographic exploration of this local context, I will address wider questions concerning how dementia is re-shaping kinship relations and care-giving cultures in the 21st-century. Thus, this research will have invaluable application in contributing to an urgently needed cross-cultural knowledge base to help deliver effective, and culturally-informed dementia health and social care policy worldwide.